Development of plant protein-based, biodegradable, microplastic-free seed coatings

Seed coatings increase agricultural productivity; improve seed handling; reduce dust formation; increase flowability of seeds through planters; protect seeds from pests and diseases; provide fungicides and pesticides; increase germination and plant growth; and, deliver active ingredients and beneficials. However, most seed coatings rely on petroleum-derived polymers, which release microplastics in agricultural soils. These microplastics are considered an emerging threat to soil stability, crop development, biodiversity, and ecosystem function and are expected to be banned in Europe by 2027\. Working with Croda International and researchers at NIAB, Xampla will develop a bio-based, biodegradable and microplastic-free replacement for conventional petroleum-derived seed coatings.